Routes into the professions of public service translation and interpreting (T and I)from an equality, diversity and inclusion perspective

What are the personal, professional and academic backgrounds of those working in public service T and I?
What provisions currently exist to support linguists from community backgrounds to become qualified translators and/or interpreters?
How do such translators and/or interpreters feel about the work that they do and the support and training that they have received to carry out their work?